DiverseTalent.ai

DiverseTalent.ai have built an online platform, and the next project is to build the Artificial Intelligence and data analytics engine.

Within the recruitment sector, there is immense bias with experts agreeing that almost EVERY SINGLE job post and applicant is exposed to some form of bias; gender, abilities, age etc. 47% of the generation entering the workplace now are demanding to work for companies that actively recruit diverse and equal teams. DiverseTalent.ai is the first, and market leading recruitment solution which addresses both the posting of positions and how applicants are presented, utilising digital technologies; artificial intelligence and data analytics. .

The inhouse built and proprietary Artificial Intelligence will be designed with as little unconscious bias as possible, by utilising a diverse technical team for creation. to bridge this gap using technology and data in an automated and inclusive fashion.

The project will link the inclusivity status and values of the hiring company, with an AI generated job posting. Individuals, can then review and swipe, positions that the artificial intelligence has matched them with. This is a similar methodology to Tinder. The individual has a profile which details their values, their desires and must haves in an employer and work environment.

In tandem to this is the data analytics engine. Market surveys and intelligence has identified that openness and transparency of the recruitment process is just as important as the values of the employer. Individuals looking for new positions, will no longer accept lengthy delays on CV reviews, no feedback at all, or a 'thanks -- but no thanks' message with no feedback. Individuals are demanding that they be treated in a respectful way. To address this, DiverseTalent.ai enables the transparency between potential employer and individual; length of time for review of CV, number of interviews in the process, where the individual is in the process, feedback to the individual at appropriate points. For the employer, they will generate a live and updated profile which can help them to become a preferred employer.